Vine Disease Alert

Deep Planet aims to detect and predict diseases in wine grape plants by leveraging satellite imagery and machine learning or artificial intelligence. This project is implemented in collaboration with Rathfinny Wine Estates, located in Essex as a field partner. Our goal is to introduce cost efficient and scalable precision agriculture solutions to wine grape farmers and businesses in the UK to accurately detect, and predict diseases and provide a cost effective and reliable solution that can replace inefficient disease detection methods of monitoring with human scouts or with drones.